PhD in improving the sustainability of polymer Additive Manufacturing/3D Printing - a tribology focus

PhD in improving the sustainability of polymer Additive Manufacturing/3D Printing - a tribology focus